Topologies on unparametrised path space and correlation estimation

The signature of a path is a non-commutative exponential introduced by K.T. Chen in the 1950s, and appears as a central object in the theory of rough paths developed by T. Lyons in the 1990s. For continuous paths of bounded variation, the signature may be realised as a sequence of iterated integrals defined in the Young sense. The signature provides a succinct summary for multimodal, irregularly sampled, time-ordered data: it is unique up to a general notion of reparameterisation (Hambly, Lyons 2010) and its terms decay factorially. Furthermore, the terms in the signature act as an analogue to monomials for finite dimensional data: linear functionals on the signature can be used to uniformly approximate any compactly supported continuous function on unparameterised path space (Levin, Lyons, Ni 2013). It has also been shown, under certain conditions, that the expected signature of a stochastic process characterises its law (Chevyrev, Lyons 2016 and Chevyrev, Oberhauser 2022). These results underpin the practical use of the signature in modern data science.
This project aims to investigate aspects of the underlying theory, and develop pathwise methods for correlation estimation.
A first project relates to the selection of a suitable topology on the space of unparameterised paths, key to a full understanding of the approximation theory. Since there is no canonical choice for the topology, our objective is to understand the properties of a broad class of natural choices. Such properties include: (complete) metrisability, separability, local compactness, and the availability of continuous functions, compact sets, and the properties of Borel probability measures. Only limited results concerning these topologies exist in the literature. The project will look to relate any results to important classes of models such as the fixed time solution of a controlled differential equation.
A second project involves constructing novel estimators for asset correlation using signature kernels. A signature kernel is the inner product between two signatures. For a certain choice of inner product, the signature kernel solves a Goursat PDE (Salvi et al. 2021). For an alternative, weighted, inner product, a connection between the expected signature of Brownian motion and the hyperbolic development of a path has been established (Cass, Lyons, Xu 2021). The application, adaptation and possible of extension of this latter result will form the core of this project. By maximising a notion of alignment between two measures, introduced by Cass, Lyons and Xu, this project seeks to construct a new estimator for the correlation matrix. The project will examine the asymptotic properties of the estimator, such as consistency and rates of convergence. It will also investigate the impact of market microstructure, asynchronous observations and frequency of trading on the estimator.
Alignment to EPSRC's strategies and research areas
This project falls within the EPSRC research areas of Mathematical analysis, and Statistics and applied probability.

Collaborators
My supervisor: Thomas Cass.

Potential impact
Probabilistic modelling permeates the Financial services, healthcare, technology and other Service industries crucial to the UK's continuing social and economic prosperity, which are major users of stochastic algorithms for data analysis, simulation, systems design and optimisation. There is a major and growing skills shortage of experts in this area, and the success of the UK in addressing this shortage in cross-disciplinary research and industry expertise in computing, analytics and finance will directly impact the international competitiveness of UK companies and the quality of services delivered by government institutions.
By training highly skilled experts equipped to build, analyse and deploy probabilistic models, the CDT in Mathematics of Random Systems will contribute to
- sharpening the UK's research lead in this area and
- meeting the needs of industry across the technology, finance, government and healthcare sectors

MATHEMATICS, THEORETICAL PHYSICS and MATHEMATICAL BIOLOGY

The explosion of novel research areas in stochastic analysis requires the training of young researchers capable of facing the new scientific challenges and maintaining the UK's lead in this area. The partners are at the forefront of many recent developments and ideally positioned to successfully train the next generation of UK scientists for tackling these exciting challenges.
The theory of regularity structures, pioneered by Hairer (Imperial), has generated a ground-breaking approach to singular stochastic partial differential equations (SPDEs) and opened the way to solve longstanding problems in physics of random interface growth and quantum field theory, spearheaded by Hairer's group at Imperial. The theory of rough paths, initiated by TJ Lyons (Oxford), is undergoing a renewal spurred by applications in Data Science and systems control, led by the Oxford group in conjunction with Cass (Imperial). Pathwise methods and infinite dimensional methods in stochastic analysis with applications to robust modelling in finance and control have been developed by both groups.
Applications of probabilistic modelling in population genetics, mathematical ecology and precision healthcare, are active areas in which our groups have recognized expertise.

FINANCIAL SERVICES and GOVERNMENT

The large-scale computerisation of financial markets and retail finance and the advent of massive financial data sets are radically changing the landscape of financial services, requiring new profiles of experts with strong analytical and computing skills as well as familiarity with Big Data analysis and data-driven modelling, not matched by current MSc and PhD programs. Financial regulators (Bank of England, FCA, ECB) are investing in analytics and modelling to face this challenge. We will develop a novel training and research agenda adapted to these needs by leveraging the considerable expertise of our teams in quantitative modelling in finance and our extensive experience in partnerships with the financial institutions and regulators.

DATA SCIENCE:

Probabilistic algorithms, such as Stochastic gradient descent and Monte Carlo Tree Search, underlie the impressive achievements of Deep Learning methods. Stochastic control provides the theoretical framework for understanding and designing Reinforcement Learning algorithms. Deeper understanding of these algorithms can pave the way to designing improved algorithms with higher predictability and 'explainable' results, crucial for applications.
We will train experts who can blend a deeper understanding of algorithms with knowledge of the application at hand to go beyond pure data analysis and develop data-driven models and decision aid tools
There is a high demand for such expertise in technology, healthcare and finance sectors and great enthusiasm from our industry partners. Knowledge transfer will be enhanced through internships, co-funded studentships and paths to entrepreneurs